TransPLANT Transfering Power electronics Learning Across differeNt Technologies

TransPLANT is an initiative to train experienced mechanical engineers such that they can apply their engineering knowledge and experience to power electronics engineering.

This project is a precursor to a training programme and will target senior managers of engineering companies to explain to them that the fundamental concepts or power electronics design are well aligned to fundamental concepts in conventional, internal combustion, powertrain design and that powertrain engineers on their staff could be retrained to provide power electronics engineering capability.

It will take the form of a short presentation explaining, in nontechnical form, the 'map' of fundamentals between mechanical and electronics engineering.

Our vision for the project is to:

* establish the foundations of a retraining approach to directly address

* shortage of power electronics engineers
* risk of job losses to mechanical engineers

The key objectives of the project are to:

* introduce the fact that fundamental engineering concepts are common across all engineering disciplines
* encourage senior managers in engineering firms that retraining of mechanical engineers directly address the shortage of power electronics engineers while reducing the risk of job losses to mechanical engineers as the industry migrates to zero-carbon technologies
* develop the foundation of a training course by identifying the principal engineer concepts that must be 'mapped' from mechanical to electrical